Evaluating the pre and syn-collapse conditions of rainfall-triggered landslides in Indonesia: steps toward improved forecasting

Landslides are a persistent and widespread geohazard in Indonesia, causing tens to hundreds of deaths
and widespread infrastructure damage on a yearly basis (e.g. Froude and Petley 2018). Landslide
triggers are multiple and complex, ranging from seismic shaking and volcanic activity to intense
rainstorms. Rainfall-triggered landslides are the most frequent and widely distributed. The intense
rainfall typically associated with slope failure can, in theory, be forecast. Indeed, a precipitation-threshold-based approach is currently used in Indonesia in an operational capacity to highlight times of
elevated landslide hazard. However, precipitation thresholds are known to oversimplify the
mechanistic processes of landslide triggering - including the importance of slope preconditioning - and
require rigorous testing to ensure their reliability.

In this project we will aim to:
1. Explore statistical patterns in the occurrence and distribution of rainfall-triggered
landslides in Indonesia. The student will build an inventory of the spatial and temporal
occurrences of landslides in specific regions of Indonesia using a combination of
remote sensing techniques and field investigations.

2. Examine the performance of existing landslide precipitation threshold models across
geographically and climatologically distinct regions of Indonesia using existing and
newly compiled fatal and non-fatal landslide databases.

3. Evaluate possible alternatives to threshold-based landslide forecast approaches,
including machine-learning techniques, and better representation of local and
preconditioning factors.

This project will be closely integrated with and co-supervised by local Indonesian hazard experts and
will involve multiple trips to Indonesia. The project will also be aligned to the British Geological Survey
Geohazards and Risks in Indonesia project funded by the 'Geoscience to tackle Global Environmental
Challenges' programme.